Atoll Design

Atoll Design specialise in high quality, bespoke, handmade furniture for homes and offices. Based out of southern Bedfordshire, we build both fitted and freestanding pieces from the highest quality woods, veneers and complementing materials.

With over 15 years of combined experience, we work closely with our clients from design through to installation to help make your vision a reality.